The University of Leeds and Hope and Homes For Children KTP 24_25 R1

To develop an accountability toolkit for application at scale to address the global impact of institutionalisation on 5.4 million children. It will offer employment and revenue benefits for and new practice for UK organisations working with children in care.